Culture in Context: A Data-Driven Analysis of Cultural Organisations

Theatres are struggling to compete with online digital entertainment; venues were the last to go digital and, therefore, need a broader understanding of skills and resources to create a digital service that audiences want from them. The Grey Hill is developing a cultural data analytics platform to provide actionable insights, enabling arts organisations to boost audience engagement and revenue. This software-as-a-service solution will aggregate datasets from our arts and culture partners. With these analytics, organisations can make data-informed decisions on where to focus engagement efforts and better convert one-time attendees into loyal community members. Our goal is a sustainable arts ecosystem where organisations thrive on the support of lifelong patrons.